Dietary interventions to prevent gestational diabetes

In the UK, approximately 16% of all pregnant women and roughly 25-30% of obese pregnant women will develop gestational diabetes (GDM), which increases the risk of significant maternal and neonatal morbidity. Recent interventions implemented during pregnancy have achieved small reductions in weight gain but have not decreased the incidence of GDM. Preventing and managing GDM is recognised as a research priority by Diabetes UK and a recent patient priority setting exercise.
There overall aim of this project is to explore dietary interventions to help prevent and manage GDM. It would suit a student from a nutrition, dietetics or similar background or equally medical, nursing or midwifery graduates wishing to pursue research in women's reproductive health.
The central component of the project will involve the development, feasibility testing and process evaluation of a dietary intervention to attenuate excessive weight gain and reduce hyperglycaemia in women at risk of developing GDM. In addition there will be opportunities to conduct additional research including a systematic review and secondary data analysis of existing datasets. The project will include a strong element of public and patient involvement in the research.
The student will join the diet and obesity group within the thriving Health Behaviours team in the Nuffield Department of Primary Care Health Sciences. We are currently working on range of interventions in support dietary change and have close working relationships with colleagues in the Obstetrics and Gynaecology department at Oxford University Hospitals.